Understanding Human Rights Violations and Green Harms in the Amazon - A Brazilian Case Study

The study of green harms in the Amazon is not well-explored by criminologists and legal and human
rights scholars, particularly when it comes to forest crimes and human rights violations especially against
Indigenous peoples. Drawing from human rights studies and critical criminology literature, an original
analysis of those harms will be presented, giving new insights into the concept of guardianship as well as
into the decision-making process of people committing green harms and human rights violations in rural
areas of the Brazilian Amazon. Unlike some of the few existing studies on the Brazilian Amazon, this
research also uses the perspective of a researcher from that region, which will contribute to enriching the
academic debate on - and deepening the understanding of - green harms and human rights violations in
the Amazon.